Armie - a system for professionally supported “stay-at-home” cosmetic facial rejuvination therapies

Armie is the development of a new business-model and device-prototype to address negative Covid-19 impacts on cosmetic treatment-services.

The project will investigate potential for carbon-footprint reduction, from reduced travel and space requirements along-side a scalable business model with scope for world-wide franchise licensing.